Glasgow Caledonian University And FMC Technologies Limited

To develop new spectroscopic characterisation methods for subsea on-line monitoring of oil production processes and to develop appropriate spectral libraries.